lanthanide-doped colloidal semiconductor nanocrystals (CSNCs) for quantum photonic applications

In a universal quantum computing network, quantum nodes are key components and ultimately should consist of photonic circuits by accessing mature silicon photonic industries to produce thousands of quantum nodes on a single chip. Semiconductor quantum dots (QDs) and lanthanide (Ln) crystals are reported to be candidates. However, QDs suffer from short coherence time and Ln-doped crystals are difficult to integrate, though with long coherence time. The project involves the growth, fabrication and characterisation of Ln-doped III-V (e.g. InP)/II-VI (e.g. ZnTe) semiconductor materials and device integration, aiming at a "bottom-up" solution to the problems:

Objective 1) develop rare-earth-based CSNCs and integrate them into silicon nitride photonic circuits.
Objective 2) use top-down excitation via energy coupling for photon echo phenomena.
Objective 3) benchmark the quantum states correlated with device and material performance.

The approach, in the Graph, proposes that energy coupling between semiconductor excitons and Er energy levels allows high excitation efficiency for a top-down multiple-channel pump instead of difficult coaxial launching into individual ions. The colloidal fabrication will allow large-scale integration via solution processing. The coupling between waveguides/cavities and Er-CSNCs will produce light-matter interactions to improve the readout on chips.